Development of ultra-high strength strip steels for wear resistant applications

Hot rolled abrasive wear resistant steel products are typically used in harsh abrasive environments, such as in lifting and excavating applications. Fundamental understanding is still lacking on the effects of different carbon levels and microalloying elements (such as Cr, Mo, Nb and V) together with the condition of austenite prior to transformation, different cooling rates between Ms to Mf on the strip hardenability, final steel microstructures through strip thickness and mechanical properties. This project will investigate the complex relationships between steel chemistry, processing conditions and properties and contribute to the fundamental knowledge required for the development of improved grades.
EPSRC research area: Materials Engineering - Metals and Alloys